STAR

The project is aimed at generating best practice knowledge of the most effective ways of upgrading existing dwellings so that they are highly energy efficient and affordable to heat, emit less carbon and meet the requirements of the UK’s ageing population. This will be achieved by constructing a common house type and subjecting this to various retrofit solutions which will then be monitored and assessed over the project duration. The project will also look at how this methodology can be applied across other house types prevalent in the UK.